Optimisation and Evaluation of a Novel Haemodialysis Graft

The project will produce an optimised novel non-degradable silk-based graft for dialysis to
demonstrate the graft’s suitability for haemodialysis applications and will deliver prototypes
for a first implantation in-vivo. There are 2 million patients treated for End Stage Renal
Disease worldwide, a number increasing by 6-7% each year. Those treated by dialysis require
blood filtering 3 times a week to replace kidneys function. The most effective approach is to
create an arteriovenous fistula connecting an artery directly to a nearby vein in the patient’s
forearm. Where the veins are unsuitable, a synthetic graft is implanted to connect the artery to
the vein. However, current synthetic grafts on the market are inefficient, as a consequence of
their material composition. Most grafts require 2 post-operative interventions a year to remain
functional and over 75% are replaced within 2 years. By comparison, over 70% of fistulas are
functioning after 18 months. This project will deliver a novel graft prototype using natural,
commercially available silk proteins formed into a bio-mimetic tubular scaffold and with
properties tailored to the specific requirements of haemodialysis. The optimised prototype will
be tested to demonstrate its superior mechanical and biological characteristics and prepared
for in-vivo evaluations. The biomimetic and inherently biocompatible graft will offer the first
real alternative to the gold standard fistula. As it will be better integrated and lasts longer than
current products, multiple post-operative interventions will be eliminated, significantly
improving quality of life and reducing overall dialysis costs to the NHS and other healthcare
providers worldwide.